Pathways to sustainable wild food futures

Across the world, thousands of species of wild animals are hunted, and consumed as food, sold for income, or used in cultural practices. However, use of wildlife beyond ecologically sustainable levels has been identified as one of the greatest threats to biodiversity worldwide. As such, governments around the world have committed to ensuring that biodiversity is sustainably used and managed by 2050. Yet, there is limited information about the scale and circumstances of wildlife use and what interventions might be needed to ensure that any use of wildlife is sustainable. In particular, the consumption of wildlife by people in towns and cities has been identified as a leading driver of unsustainable wildlife hunting in rural areas but remains understudied. Achieving sustainability of wildlife use is crucial to tackle biodiversity loss and ensure that biodiversity continues to underpin vital ecosystem services and functions such as nutrient cycling and pollination for resilient food systems and climate.
My programme of research aims to quantify urban wildlife consumption patterns, provide a deeper understanding of the factors that shape decision-making by wildlife consumers, and prioritise interventions and policies designed to ensure any use of wildlife is sustainable. To date, me and my research team have demonstrated that the consumption of wildlife can be pervasive in towns and cities, and we have identified the factors that shape urban wildlife consumption patterns. Moving forward, I take a multi-pronged approach to progressing towards sustainability, focussing on impact through strengthening academic and policy landscapes.
Critically, I will focus on situating wild foods within food systems and scaling up our understanding from wild meat to include other wild foods across the world. To achieve these goals I will integrate methods development, assessing levers for interventions towards sustainability, and policy engagement. I will develop and optimise new methods to monitor the hunting, consumption, and trade in wildlife, needed to collect standardised and rigorous data to inform management and policy decisions. The proposed research will also improve understanding of urban food environments, and the role of wild foods in the context of trade and availability of other sources of meat and fish. By working closely with key stakeholders, I will identify and assess different policy levers and intervention options needed to achieve sustainable use of wildlife. I will undertake a policy secondment with the intent to improve understanding of how wild species are incorporated into national and international policy (UK and abroad), metrics for assessing sustainability, how research feeds into these processes, and how best to engage with governments to maximise impact. The impacts will be further realised through a policy brief on key wild food systems sustainability challenges and recommendations for conservation practitioners and policymakers.
This impact-focussed research programme will bring the sustainable use of wildlife prominently into the research and policy agenda. It will provide monitoring tools for practitioners and researchers that are rigorous but maximise use of conservation funding and improve the information available for reporting against national and international biodiversity targets and policies on the sustainable use of wildlife. Ultimately, the programme aims to reduce the environmental impacts of human diets to benefit people, climate, and biodiversity.